Understanding and controlling cell fate decisions

The aim of this project is to understand how pluripotent cells of the early embryo reliability select the correct differentiated fate at the appropriate time and place at gastrulation. We will use this knowledge to improve our ability to control differentiation of pluripotent cells (ES cells and iPS cells) in culture.